Inciner8-2-Net0: Maximising value of incineration waste and carbon capture for a Net Zero built environment

Confronting the urgent environmental challenge of waste management and CO2 sequestration, our project "Inciner8-2-Net0: Maximising value of incineration waste and carbon capture for a Net Zero built environment" is set to revolutionise the way the UK and Singapore handle municipal solid waste incineration by-products. With the nearing capacity of Singapore's only landfill Semakau and the UK's significant and growing production of incinerator bottom ash (IBA), our project offers a timely and innovative solution.

At the core of our project is the ground-breaking and synergistic use of accelerated carbonation and bio-mineralisation processes to transform IBA and associated mixed material into a valuable resource for the construction industry. This process not only stabilises harmful substances within IBA but also facilitates permanent CO2 sequestration, significantly reducing their environmental impact. The integration of microorganisms from wastewater treatment plants to enhance bio-mineralisation is a pioneering approach, further boosting the efficiency of CO2 sequestration and solidification of IBA.

Our multifaceted team, consisting of experts in environmental science, waste management, and constructional materials, will implement a comprehensive strategy by:

1\. Developing a national database detailing key characteristics of IBA and associated mixed landfill materials.

2\. Addressing technical, economic, and logistical challenges in repurposing IBA for construction applications.

3\. Optimising pre-processing conditions to enhance the properties of IBA and associated mixed landfilled material.

4\. Formulating and testing sustainable, cement-based mixes using treated IBA, and ensuring they meet or exceed industry standards.

5\. Exploring the large-scale application of treated IBA in construction and leveraging its potential to contribute to the circular economy.

6\. Creating clear guidelines for the construction industry and promoting the transition towards sustainable practices and the use of waste as a resource in construction.

Our project will not only reduce landfill burden and greenhouse gas emissions, but also enhance the sustainability of the construction sector. By turning harmful waste into a valuable resource, we are taking a significant step towards a more sustainable future and contributing to the global push for a Net Zero environment.The outcomes of this project, which will involve several key players across the entire supply chain, will be instrumental in positioning the UK and Singapore as leaders in sustainable construction and waste management. By efficiently utilising IBA and sequestering CO2, we are setting new benchmarks for environmental responsibility and innovation in the construction industry.